Aston University And ABT Loadmac Limited

To develop and implement a product design process and capability to transform the company from manufacturer of sub-contract assemblies to a provider of complex original equipment.